Stix Final Prototype

Children with Attention Deficit Hyperactivity Disorder (ADHD) are stigmatised and disenfranchised from many everyday activities because they do not conform to the norm; impulsivity, inattention and hyperactivity are three behaviours that often differentiate children with ADHD from this norm and can cause severe disruptions to their everyday life.

Research\* has demonstrated that the practice of mindfulness and other focused activities, such as balance and deep breathing games, can have long term beneficial effects on children living with ADHD; in particular, they can enable the child to develop better concentration and more self-control, reducing impulsivity.

The challenge is how to enable children with ADHD to practice mindfulness given that they can be the total opposite, impulsive, inattentive and hyperactive, to what is required, being restful. Our solution is to introduce some fun into the experience without deviating from the focus of participation in mindfulness; we introduced gamification and Stix emerged. Stix is an interactive hardware product encouraging mindfulness through engaging activities such as meditation, deep breathing and balance. These activities are designed in such a way, with rewards, to encourage completion and long-term usage, adherence, thereby delivering therapeutic benefits.

Stix will provide parents with a new intervention from their parenting toolkit and children with a tool enabling them to self-manage. The need for these interventions has amplified with the Covid-19 pandemic.

\*"Meditation and mindfulness improve symptoms because of the learned skill to control attention and focus on specific purpose or action".
Mind--Body Therapy for Children with Attention-Deficit/Hyperactivity Disorder - Herbert A, Esparham A. (2017)